Applications of Natural Materials in Automotive, Aerospace and Railway Sectors for Structurally Loaded Components

Applications of Natural Materials in Automotive, Aerospace and Railway Sectors for Structurally Loaded Components